Deeside Water Company Research Application

Deeside Mineral Water has been promoted as one of the purest, healthiest, natural waters in the world. Deeside wish to develop new markets by promoting the health and restorative properties in this special water by proving these benefits through innovative scientific research, to position it as an active water, suitable for therapeutic support. The University of Highlands and Islands has established a world class research facility, with renowned research scientists and state of the art equipment. Innovative new research techniques mean the water can be examined and its properties analysed, in ways not possible before. This will provide the scientific evidence required to promote the water into new markets globally, with opportunities in healthcare, cosmetics, nutraceuticals and horticulture.